KoolZone

Over a million food poisoning cases are diagnosed/y in the UK, 500 resulting in death(1) with more than 500K cases arising from known pathogens(2). Yet research estimates that 10 million incidents of infectious intestinal disease (IID) /y are not yet attributed to a specific pathogen(3) Food temperature monitoring in commercial sectors is mandatory in the UK, EU, US, Far East & Austrailia where HACCP compliance is used to safeguard food safety. The majority of monitoring uses manual records due to high cost (£500 hardware only) & complication of retrofitting automated logging &/or more efficient control. Increased power consumption is a consequence of commercial refrigeration operators over-cooling to avoid bad press & litigation from ill customers Our focus is to create a disruptive very low cost (£5/month) complete refrigeration monitor and reporting system (inc. SaaS) for <30% of competitors’ up front hardware cost, whilst removing all on-site integration costs through use of plug&play wireless battery- powered automated refrigeration monitor with data transfer via IoT (& SaaS). We’ve developed a concept with key innovations (rationalising sensor design, extending battery life & Sub GHz RF transmission from inside fridge) so that temperatures are more accurately maintained (+ energy efficiencies increased radically) whilst the mandatory HACCP reporting is produced automatically with ease. Saving a single life through food poisoning reduction would be considered a success for this project